Port of Aberdeen - Port Zero Project

Ports play a critical role in the Maritime industry's transition to net zero by 2050 with Aberdeen playing a key role in International Trade and is a key enabler within the local, regional and national supply chain.

Our goal is to accelerate transition to Net Zero by eliminating emissions through adapting and supporting the development and introduction of innovative technology and processes. As the first step in our Sustainability Strategy, we will complete a Feasibility Study to understand how Port of Aberdeen can decarbonise day-to-day operations to support organisational and UK net zero goals by 2040 and 2050 respectively. The study, which may have wider implications across the UK port sector aligns with the emissions reductions goals published in the DfT Clean Maritime Plan of 2019\.

The project will look to understand future power demands, low carbon energy supply sources and will develop a roadmap for implementation to decarbonise port operations which will improve conditions for port users and the wider Aberdeen City region.

The study will explore green, alternative power sources and technologies to power port and third party owned equipment including but not limited to road vehicles, cranes, reach stackers, tugs and pilot boats etc, as well as quayside infrastructure. We will also map out energy demands to understand high level future demands.

Further to the port specific objectives it is our aim to drive a Ports and Regional Strategic Advisory Group to address the cross-sector challenges of decarbonisation. The group will agree priorities, develop a solution roadmap that delivers optimum lifecycle emissions reductions and work to address policy gaps that impact the implementation of broader regional decarbonisation initiatives.